Photo-responsive graphene for anti-corrosive and conductive strong, compliant silicone nanocomposites

A collaborative investigation into a novel method of processing graphene nanoplatelets for eased dispersion into polymer composites, this project seeks to exploit the exceptional electron and thermal conductive properties and gas barrier properties of graphene as a means of addressing a pressing, industrial problem with global implications, for which succesful application would result in significant social, economic and environmental benefits.